Innovative Multi-material Laser Additive Manufacturing using Novel Metal-Cored Wires and Ultrasound

Additive manufacturing (AM), also known as 3D printing, is a promising manufacturing technique that serves as the physical realm in the era of Industry 4.0. This opportunity is centred around the metallic wire additive manufacturing process. In this exciting realm, through novel ultrasonic stimulation methodologies, we aim to realise metal additive manufacturing of multi-material structures, made possible by novel metal-cored wire feedstocks. Our objectives also encompass advancing our comprehension of the mechanisms that lead to defect formation and improving process control measures to either prevent or mitigate these defects.
Wire Laser Additive Manufacturing (WLAM) or Wire Direct Energy Deposition (W-DED) has generated substantial interest in fields like nuclear, energy storage, defence and aerospace, due to its potential for fabricating, complex structures. The additionality of introducing metal cored wire feedstock to increase the diversity of materials and performance is highly significant and could increase applications and uptake for this process across a wide range of sectors, offering solutions not possible by conventional materials and manufacturing methods. However, there are significant challenges to a broad proof of concept that would be addressed in this PhD project. Materials (wire design and component formulations), process development and control (wire feeding and melt pool characteristics) are urgently needed to eradicate non-consistent wire mass transfer and non-uniform
mixing of the multi-material additives, which arise from the different densities of the power and wire
feed materials. Without this process optimisation and control, defects arise that will compromise performance and quality.
The "design-manufacture-inspect-model-test" approach of this project will equip the successful PhD candidate with a wide range of valuable and transferable skills. More specifically, the are to (1) identify the effect of ultrasound on material transfer by achieving an understanding of the underlying mechanisms, (2) optimise the process with online monitoring to ensure high consistency of quality, (3) use the knowledge gained to understand the opportunities and limitations of the process when extended to a wide range of wire and powder materials.
The PhD studentship is based at Lancaster University. The team in Engineering at Lancaster were the first UK adopters of the Meltio M450 WLAM system that will support this project. The lead supervisor, Dr Yuze Huang, specialises in laser-ma_er interactions of metal additive manufacturing, the co-supervisor Professor Andrew Kennedy (LU) has extensive expertise in metal composites and AM processes capable of delivering builds in cored wire. Dr Chu Lun Alex Leung (Mechanical Engineering at UCL) will also co-supervise, he specialises in imaging of additive manufacturing and will support the project by assisting with the in-process monitoring. We expect that the PhD candidate will also work closely with academic and industrial collaborators through our joint Additive Manufacturing (AMIC) and Joining 4.0 Innovation Centres partnered with TWI.